Whole-genome functional analysis of the host-adapted Salmonella Typhimurium DT8

Technical abstract
The substantial economic and health impact of pathogens of the genus Salmonella is the result of their entry into and survival within the food chain, and their ability to cause disease. Salmonella are a diverse group of pathogens in which some variants are more likely to be associated with disease in humans than others. One of the factors governing this is the adaptation to host species that are important sources of food. Recently an epidemic spanning three years was associated with S. Typhimurium (STM) DT8 that was specifically associated with duck eggs. Recent research from my lab revealed that DT8 is part of a cluster of genotypes adapted to circulation in populations of poultry, ducks and geese. But what are the genomic or transcriptomic features specific to these clusters that result in their association with the avian host and transmission through the food chain? Polymorphisms associated with essential genes, or altered transcriptional response of essential genes, that are specific to strains belonging to genotypic clusters associated with altered risk to food safety are candidate molecular markers of risk to food safety. The overall aim of this project is to determine the essential genes and transcriptional response of STM DT8 compared with non-DT8 variants. The central hypothesis is that a distinct transcriptional response and sets of genes are associated with S. Typhimurium DT8 in environments encountered in the host and during transmission. The significance of the project is that it will inform strategies to intervene in transmission of food borne pathogens through the food chain and identify pathogens in their zoonotic reservoirs.